Climateq Ltd

Climateq Ltd wish to develop wireless controls for energy saving in relation to air conditioning and lighting. These controls will be networked using radio & mains borne communication techniques and will be driven from a front end computer program allowing a cost effective, intelligent building energy management system.